Genetics and mechanisms of disease resistance in cattle involving major histocompatibility complex (MHC) genes

Technical abstract
The project centres on genetic diversity present in families of genes involved in immune responses and disease resistance, and the related functional implications of this variation. We already have a good understanding of the complexities of the cattle MHC genes, although assessment of MHC diversity in different breeds and populations is on-going. These genes are centrally involved in both adaptive and innate immune responses, interacting with T cell receptors and natural killer (NK) cell receptors. Detailed analysis of NK cell receptor genes is essential to gain an understanding of the complex interplay of NK cells, receptors, their ligands and pathogens. Characterisation of these genes and their ligands is the main component of the project. This will give an insight to the functional implications of genetic variation and will lead on to further population-based studies. In addition to this work the project encompasses some MHC typing essential for maintenance and development of the IAH genetically defined cattle herd.